Madeby_: Transparency as a Service for the Fashion Industry

Madeby\_ is a technology solution aimed at changing behaviours through storytelling and transparency information, offering 'transparency as a service' to businesses of all sizes across the fashion industry.

The solution allows brands to blend data with powerful storytelling to help change the industry. Technologies, including machine-learning and blockchain, empower brands to tell and validate origin stories, build trust and connection between brands, manufacturers and consumers, and improve brand loyalty.

The project will develop technology to allow brands of all sizes to benefit from the Madeby\_ solution, while investigating the most environmentally-friendly way to store data on the blockchain.